Multi-model decoder of V1 neural signals

Encoding and decoding neural signals in the primary visual cortex (V1) are widely studied topics in neural science. While encoding helps understand how the brain processes visual information, decoding can potentially benefit the development of brain-computer interfaces for therapeutic purposes. However, pixel-by-pixel reconstruction of the visual stimuli using human data remains challenging since human data is usually noisy and has low spatial resolution. Additionally, the human visual system is inherently complex. In contrast, the visual system of a mouse shares similar properties to that of a human, while being relatively simpler. Newly developed technologies such as two-photon calcium imaging even allow for monitoring several thousands of neurons simultaneously, making mice a good research object for both tasks. To leverage this single-cell level technology for visual stimuli reconstruction, this project will include a series of experiments from three angels: 1) Generative models such as generative adversarial networks (GANs) and diffusion models (DMs) have been used for decoding electroencephalography (EEG), and functional Magnetic Resonance Imaging (fMRI) data. I will explore the feasibility of incorporating generative models on decoding calcium imaging data. 2) I will reconstruct images by splitting the decoding steps, where the first model converts the neural responses to latent vectors and the second model reconstructs the natural images using the latent vectors. 3) I will experiment with different strategies that integrate behavioural information during decoding. Eventually, the optimal solutions from the three angles will be combined to form the final decoder. And I will conduct quantitative comparisons between the final decoder and the models from other studies.